Are forever chemicals really forever? Determining PFAS cycling in the environment

This project will develop and validate new field-based (gel or adsorbent) systems for assessing the presence, behaviour and environmental cycling of per- and poly-fluoroalkyl substances (PFASs) - environmentally persistent "forever chemicals". Novel passive PFAS samplers will be developed, calibrated and deployed to examine PFAS accumulation and risk in varied aquatic environments (both in water and sediment compartments) at sites in the UK, Europe and beyond.